Future Skills Club - developing a physical and digital 'ground up' learning community to upskill and empower the creative industries

The UK is a creative nation. Renowned throughout the world for our ideas, inventions, culture and technology. Creativity is fundamental to all our future successes. It is the number one future skill we all need, according to the World Economic Forum.

Future Skills Club has been designed from the ground up to engage, empower and upskill the creative industries

Future Skills Club (FSC) is a learning community where young creatives exchange ideas, learn by doing and build on skills not easily taught in the UK's education curriculum. A focus for FSC is offering a safe, accessible space ( physical and digital) for curious thinkers to share ideas and grow together. Priority is given to those struggling with 'traditional' learning methods ­-- such as neurodivergent thinkers, marginalised communities, and from low income backgrounds.

We connect with our consumers in two ways:

1. A physical space -- hosting events, workshops, huddles, study groups and more
2. An online hub ­-- engaging digital content co-curated by our community, for our community

We believe Future Skills Club will enrich the UK Creative Industries -- and wider economy -- with a new generation of inspired, engaged, curious, and most of all, happy creatives.